NoviScreen

Internally we currently have no software development resource for the creation of said software and need to turn to a qualified, experienced and knowledgeable partner to undertake this work. If we do not consult a reputable company (like the one we have chosen) we risk wasting money in finding a cheaper alternative as we do not have the funds allocated to be able to invest in the development of software that will not make an immediate return on investment and may take several months to do so.